LHMSD (Liquid Hydrogen Mobile Storage and Dispensing)

ZeroAvia, the market leader pioneering the development of hydrogen-electric powertrains, and partners Wessington Cryogenics-LUX Industries and University of Southampton, will collaborate on Project LHMSD (Liquid Hydrogen Mobile Storage and Dispensing).

The project will focus on multiple Hydrogen deliverables, each at varying technology readiness levels accelerating the consortium partners further towards commercialisation.

As part of these developments, the associated infrastructure for Liquid Hydrogen will be engineered and addressed, via an integrated, affordable ecosystem which can most effectively be implemented with partnerships and collaborations.

LUX seeks to increase supply capacity and lower the cost of Liquid Hydrogen, requiring partnerships to accelerate the UK's transition to a Hydrogen future.

Wessington wishes to expand its product range, with the associated commercial opportunities this brings.

In partnership with University of Southampton, the consortium will conduct economic modelling of Hydrogen infrastructure and supply chains, in addition to predicting costs of Hydrogen from present day to 2050 Net Zero targets.